Narrative Non-Fiction: Practice as Research. Breaking Kayfabe.

Breaking Kayfabe is a work of narrative non-fiction of approximately 100,000 words in length. It is a memoir about family life, of growing up in a dysfunctional family in Leeds in the 1990s, the son of a damaged former wrestler; and it is a memoir of the author's attempt to recover from his breakdown in early adulthood by following his own career as a professional wrestler, in an act of emulation of his father.